Kopernio: One-Click Smart-Links to the PDF

Academics and researchers across the world communicate their discoveries in so-called "journal papers", distributed as PDF documents. As such, the corpus of all published journal papers represents a significant fraction of the planet's knowledge across a wide range of disciplines, from history and the arts to sciences, engineering and medicine. Unfortunately, and rather surprisingly, a large portion of this knowledge-base is still difficult, if not impossible, to access. Indeed, even researchers at top institutions routinely face technological inpasses, when trying to access PDF versions of the journal articles. Legacy technology systems and a lack of user focus and good user experience forces researchers to "chase" PDF journal articles through the web, fill out forms, follow redirects, click on pop-ups, log in to different platforms, and sift through databases. Our aim is to develop technology that can be embedded in our Kopernio platform, to give researchers "one-click" access to journal paper PDFs to which they are entitled, even when they are off-campus. This will immediately increase the productivity of academics and researchers, and increase the value of the body of scientific knowledge by making it more easily accessible for individual researchers and institutions as a whole. We hope our technology will provide a step-change in terms of access to knowledge, and a substantial improvement in how research results are disseminated globally.